Where are you now/ Locational Anxieties

The rapid development and proliferation of digital technology has been facilitated by an entrepreneurial

capitalism invested in social media hard and software, the state facilitation of high tech governance in

the form of smart cities and regions, and an increasingly skilled 'digital citizenry' capable of contributing

to, adopting, repurposing and 'glitching' digital systems, platforms and applications. A crucial component

of digital technologies is an increasingly precise geolocation function that allows designers, producers

and users to 'place' people and objects, and to track their mobility through space and time. Smartphones

are the most ubiquitous products of this 'digital turn', allowing a new suite of processes and practices to

unfold, while also reiterating a well-worn imaginary of space as a field that can be quantified, modelled

and instrumentalised as a tool. What are the new capacities, and challenges, of a 'digital citizenry'? And

what repercussions emerge from this rapidly developing capacity to locate one's self and others?